Adaptation of a UK SME's Innovative and Successful University-Industry International Technology Transfer Platform to Facilitate its Adoption in Japan

IN-PART Publishing Ltd is a small UK SME thatin 2014 launched a website which enabled universities to send

news of their latest research developments, opportunities for collaboration, etc., directly and privately to

senior managers in research-active companies. This innovative curated "technology-transfer" mechanism has

proved remarkably successful with nearly all research universities in the UK, including Cambridge and Oxford,

being subscribers, as also are leading universities in the USA (MIT, UPenn, Cornell, etc.) and other major

English-speaking countries. This project aims to help the company expand the use of the system by universities

in Asia where English is not the first language but where there is significant high-level research activity.

Financial support will be used to help fund missions to Japan, whose university system is comparable in many

ways to the UK's, to meet with key organisations, universities and companies to discuss how to adapt the

company's business model, for example, by introducing dual language capability and establishing local native-

speaking representatives. IN-PART aims to become the global technology-transfer enabler of first choice.